DEsign for Live Line Technology Acceleration (DELLTA)

Electrical grid owners regularly perform complex repairs and maintenance tasks to make sure the network is reliable. However, many of the complex operations require outages, and this can put a pressure on the rest of the electrical network and its future development. Live Line working can relieve this pressure, however electrical infrastructure is currently not built with Live Line working in mind, thus making it hard to deploy this service in most locations. Project DELLTA will look to understand if HV assets and infrastructure can be designed with Live Line working as a key parameter from the outset.